PeriTune - a clonal optimisation platform

A variety of micro-organisms including E. coli and S. cerevisiae (baker's yeast), are used in commercial bio-production processes to manufacture a number of products, ranging from high-value low-volume products, such bio-therapeutics (e.g. recombinant insulin), to mid-value products, (e.g. biocatalysts and specialised chemicals), to low-value bulk commodity products (e.g. succinic acid and biofuels). This project will seek to develop a robust clone optimsiation platform for the potential use and application in the above industrial sectors, and so would be of great benefit in a number of applied and fundamental areas of biological and biomedical R&D.